University of Portsmouth And SBBM

To develop a prototype software product for predictive performance diagnostics of rotating bottle-filling machines in the dairy industry, based on mathematical modelling and Matlab. To create a bespoke version of the Matlab software to produce a commercial system for predictive performance diagnostics of rotating bottle-filling machines in the dairy industry.